Active in-ear noise reduction system

The link between exposure to noise and hearing damage is well known and
internationally accepted. There is evidence that prolonged exposure to noise levels
down to 85 dB (A) can cause damage and the risk rapidly increases above 90 dB (A)1•
29% of EU workers are exposed to dangerous levels of noise during their working day2
and will therefore, be required to wear ear defenders; over-exposure to noise is a major
cause of hearing impairment.
Engineering SMEs consist of 700,000 companies employing 23.8 million people and
with a combined turnover of over €1,500 billion p.a. This sector is under increasing
threat from Far East competition, due primarily to their low labour costs and more
relaxed regulations relating to noise at work. Consequently, a 20% reduction in the
Engineering sector has been witnessed over the last 5 years and the sector continues to
be under threat. The construction industry, in addition to the transport and agricultural
sectors is also under threat from dangerous levels of noise. These sectors combined
represent revenue of over €5,000 billion p.a to the EU and employ close to 50 million
people who are potentially exposed to dangerous levels of noise at work.
Hearing impaired individuals suffer from social, psychological and physical problems;
they are twice as likely to be unemployed and their average earnings are only 50-70% of
non-hearing impaired individuals. The Association of British Insurers figures show that
deafness accounted for approximately 10% of occupational disease claims. The World
Health Organisation describes noise-induced hearing loss as 'the most prevalent,
irreversible industrial disease'. The sectors at greatest risk are the manufacturing and
construction sectors, followed by the agriculture and transport sectors.